Time resolved photoelectron spectroscopy of chemical dynamics

The PhD project involves the experimental development and implementation of a state of the art XUV photoelectron spectroscopy experiment within our own laser lab and at international X-ray free electron laser facilities. The experiments aim to uncover some of the most fundamental aspects of photochemistry that underlie light initiated processes in chemistry and biology. The development of these sources will remove the limited observation window of most spectroscopy techniques and will allow us to uncover the full reaction pathway for the first time.